Cardiff Metropolitan University and Coup Media

To develop 'chatbots-as-a-service' an infrastructure to enhance enterprise-scale customer services, applying intelligent data-driven approaches to provide deep insight via personality, behaviour and emotion, allowing companies to automate and improve how they support their customers.